Amplification-free Viral RNA Detection using 3D Graphene Foam

RD graphene Ltd (RD) has developed a completely novel process to manufacture purest graphene in a sponge-like 3D matrix (3DG). This PCT patent pending process will enable the application to everyday products at an affordable price.

This project will demonstrate in the shortest of possible timeframes world's first amplification-free detection of viral RNA on patented 3DG. This will pave the way to commercialisation of a plethora of diagnostic tests invarious markets from human diagnostics to food and environmental testing.

3DG is the most desirable form of graphene and RD is the only company in the world currently having a design-for-manufacture process that can be scaled to high volume manufacture from reel to reel with cycle times in seconds.